Charity & social sustainability rating index

Validaid is an innovative software platform that uses AI and open data to connect philanthropic donations and sustainable investments with appropriate causes/projects. It offers a significant range of benefits including speed, trust and ease of use for all stakeholders including impact investors, organisations searching for funders, philanthropic organisations, and individual donors. The platform assists with compliance, risk management, and governance, as well as encouraging greater impact investing and philanthropy giving.

Offering impact investors, donors, financial advisors, family offices, solicitors, accountants and private wealth managers a fully automated Donor Advised Fund (DAF), matchmaking, and impact measurement service. This helps investors/donors fully understand where to put their funding and understand the impact it has on lives.

By aggregating trusted data from various sources including Companies House, Charity Commission and the index of multiple deprivation, Validaid makes it easier for all funders to see whether an organisation is genuine and bonafide, as well as understand the impact their work has on society. It also lets everyone see that the required governance documentation is being kept up to date, bringing more trust and transparency into the sector.

Similar to FICO, Experian, Equifax, Clearscore or Duedil, the Validaid software platform not only analyses financial stability of organisations, but also the governance behaviour and impact being made. Using proprietary algorithms and artificial intelligence, the platform aggregates data from a variety of sources, before creating a scoring system which helps bring greater confidence and accountability.

**Issues being addressed:**

* Trust & transparency about where the money is going.
* Individual investors/donors don't have knowledge of who/where to donate.
* Organisations find it difficult to diversify funding because of limited knowledge of funders.
* Organisations are spending a lot of time making ineligible grant applications.
* Applications are taking a long time because of refilling the same information over and over again.
* Funding foundations/organisations time is being taken up by ineligible applications, clogging up the system.
* Due diligence taking a long time.
* Funders lack knowledge on good projects
* Information in Charity Commission & Companies House isn't always up to date.
* Organisations find it difficult to communicate to funders about their good works.
* The impact on society isn't being properly tracked.

**Validaid:**

Encourages greater philanthropy giving and impact investing by making it easier for funders to donate and invest in projects and causes they care about and see the impact being made.

Makes it easier for organisations to identify like-minded funders, automates due-diligence and simplifies the application process.

Always provides up to date information and stories on the work being carried out